Scalable, Autonomous and Continuous AI-based Video Monitoring to Improve Animal Welfare, Increase Performance and Reduce Carbon Footprint

DAIRYSCORE will deliver a scalable, autonomous and continuous AI-based machine vision solution for the early detection of lameness in dairy cows. It will feed live footage of cows from on-farm cameras into a video analytics container, extract knowledge from observations using advanced neural networks and calculate individual mobility scores for every cow in a herd. The results are made available in form of actionable insights to the dairy farmer through a web-based dashboard showing how many cows are currently lame or show symptoms of reduced mobility that might develop into chronic lameness. Time series data on individual cows enable farmers to treat affected animals early, prevent the onset of full lameness and reduce the severity and duration of illness. As lame animals are in pain and have a less efficient metabolism leading to lower milk production, early treatment also improves farm productivity and lowers the greenhouse gas emissions per litre of milk produced.